Low Cost Modular Manipulator

Large companies that manufacture products in high volumes have long been able to justify the significant investment required to set up robotic manufacturing processes. Inovo Robotics are developing an innovative modular robotics ecosystem that is a versatile tool to suit the needs of an SME with frequently changing applications. Using a set of ‘plug and play’ components we will enable SMEs to easily configure a robot for their application using basic interfaces, but also to reconfigure it for different applications. Current robot arms available on the market are typically expensive and difficult to program, and SME 's find it difficult to justify them for their ever changing needs. However, UK SME's need to benefit from RAS to remain competitive with large corporations and foreign businesses. We aim to develop a verstaile RAS product for SME's, Services, Agriculture, Healthcare, Mobile production, and logistics. The outcome of this project will enable all manufacturing SME's to improve efficiency, increase growth, maintain competitive advantage and take a step into RAS by owning a modular platform which can be upgraded in the future.